Investigating the role of phase separation in the 2-dimensional to 3-dimensional growth transition

A crucial episode in the history of life on Earth was the colonization of land by plants; this transition coincided with and was likely facilitated by the evolution of 3-dimensional (3D) growth. The acquisition of apical cells that could cleave in three planes, rather than just one or two planes, enabled plants to develop the morphological characteristics (such as shoots, roots, and flowers) required to survive and reproduce on land. 3D growth is an invariable and pivotal feature of all land plants and is inherently responsible for the biodiversity seen across the terrestrial biosphere.

Studies of 3D growth are difficult using conventional model flowering plant species because the onset of 3D growth occurs within the first few divisions after fertilization of the egg. Disrupting 3D growth in these plants would therefore cause embryo lethality and provide a narrow timeframe for experimental investigation. Conversely, 3D growth (the formation of shoots, known as gametophores) in the moss Physcomitrium patens, an extant representative of one of the earliest divergent land plant lineages, is preceded by an extended 2-dimensional filamentous phase that can be maintained indefinitely. Disrupting 3D growth in P. patens would therefore not cause lethality.

We previously identified the NO GAMETOPHORES 1 (NOG1) gene that we have demonstrated is essential for the successful transition from 2-dimensional (2D) to 3D growth. In mutants lacking NOG1, cell plates are positioned randomly in emerging gametophores, and developmental arrest occurs. The NOG1 gene encodes a protein containing a ubiquitin-associated domain (UBA) and is thus implicated in protein degradation processes that take place during this important developmental transition, although the details remain unclear. More recently, we have performed a suppressor screen to identify mutations that alleviate the phenotype of a mutant lacking NOG1 function (i.e., the restoration of 3D growth). We have mapped the causative mutation of one of these mutations to a gene that encodes a prion-like protein that also contains a UBA. Our preliminary observations have indicated that this prion-like protein undergoes liquid-liquid phase separation (LLPS) to form condensates prior to the initiation of 3D growth. This proposal aims to test the hypothesis that the 2D-to-3D growth transition is regulated, at least in part, by LLPS. Our specific objectives are to functionally characterize this prion-like protein and determine whether it is required to drive the formation of condensates in specific cell types during this transition. In addition, we have designed a series of experiments to understand the relationship between this prion-like protein and NOG1, and to determine whether the function of this regulatory module is conserved throughout land plants.

Given that 3D growth is a defining feature of all land plants, and arose as part of the adaptive transition from water to land, our research will answer fundamental questions in biology - how is 3D growth regulated and how did it evolve? This research programme is relevant to the area of 'frontier bioscience: understanding the rules of life'.